Augmented Audiobook

The creation of an entirely new passive immersive market ready experience, unlike anything seen or heard before, for augmented reality devices (initially the Apple Vision Pro), as a demonstrator to enable the future creation of literally thousands of titles.